Bio-inspired Metamaterials

This PhD project aims to use biological systems as "foundries" for the construction of nanoscale metamaterials. Forming and placing nanostructures of site/position dependent materials with atomic precision. Enabling cheap, high-fidelity, mass-production of nanoscale metamaterials.
The project will utilise existing infrastructure.